DfMA + Business Intelligence Toolkit

"This Experimental Development project is a 15-month development programme for a Design for Manufacture & Assembly (DfMA) and Business Intelligence Toolkit. In responding to this competition call and the Transforming Construction ISCF objectives to transform the construction sector, the project will develop a ground-breaking digital solution that addresses the key themes of:

* digital information management, tools, systems and standards
* modern methods of construction (MMC) and platform based approaches
* business models, procurement, analytics, benchmarking and metrics

In alignment with the Construction Sector Deal strategic ambitions, this project will develop a digital design & construction Toolkit that enables organisations to significantly improve construction productivity through effective implementation of DfMA, Offsite Manufacturing technologies and products, alongside business intelligence systems using digital techniques. It will enable and encourage much needed platform-thinking right across the sector and its supply chain, supporting and complementing the aims of the Construction Innovation Hub.

Whilst the project team is largely experienced in housing delivery, this toolkit will be developed to enable other asset owner-operator organisations to adopt it and configure it to their specific requirements, irrespective of sector.

The project is led by L&Q, one of the largest Housing Association Developers in the UK. The business has recently committed to a 10-year roadmap to adopt and integrate a series of offsite solutions and digital processes into its delivery operations. The bid brings together a collaborative team of Client, consultants and supply chain members to push the boundaries of digital design technology and respond to the construction industry's need to increase sector productivity, as well as the quality and performance of buildings.

The project team partners include:

* L&Q (Quadrant Construction Services Ltd) - Housing Association Developer
* HTA Design Ltd - UK housing DfMA specialists
* Hawkins Brown - UK offsite design and BIM specialists
* Virtual Viewing - Advanced construction modelling, animations and applications software developer
* Business Intelligence, Data Analytics Collaborators (Various - TBC)"